Engineering cathode particle (in-)homogeneity through Secondary Electron Hyperspectral Imaging

Exploiting new cathode chemistries requires a fundamental understanding of structure and
particle homogeneity in order to fully establish conditions for best performing materials. This is
particularly true for materials where disorder exists, e.g. the manganese-rich disordered rock
salts, or systems where cation mixing can occur, e.g. nickel-rich layered phases or the high
voltage spinels. This PhD student will apply Secondary Electron Hyperspectral Imaging (SEHI)
methods, a new spatially-resolved chemical characterisation technique which enables nanometer
resolution, to evaluate new cathode particles emerging from the synthetic teams on the FutureCat
project. Such insights will help to steer materials synthesis approaches in the FutureCat project,
while also representing a high-reward outcome for the Faraday community in terms of
showcasing a potentially widely-accessible technique that would be of benefit for multiple FI
research projects.